ARTS AND THE CRIMINAL JUSTICE SYSTEM: EXPERT WORKSHOP

Lorraine Gamman is Professor of Design at Central Saint Martins (CSM), part of the University of the Arts London (UAL) as well as Visiting Professor/Research Associate with the Designing Out Crime Research Centre at the University of Technology, Sydney. She finalised her PhD on shoplifting at Middlesex University in 1999 and a spin off book from it, Gone Shopping - the Story of Shirley Pitts, Queen of Thieves, was published by Penguin Books in 1996 reissued (with a new afterword) in 2012 by Bloomsbury.
In 1999 Gamman founded the practice-led Design Against Crime Research initiative (see www.designagainstcrime.com) at CSM, a world-renowned college for innovative art and design practice. The project was validated as a Research Centre at UAL in 2005, which she continues to direct. Her work with the Design Against Crime Research Centre (DACRC) has won several awards for design innovation and recognition for delivery of impact. Together with Adam Thorpe she has delivered numerous academic outputs and co-curated over 15 art and design exhibitions as well as catalysing a number of DAC product ranges including Stop Thief chairs, Karrysafe bags and Bikeoff anti-theft bike stands, all of which have incorporated offender knowledge into the design process.